Development of a next-generation DNA synthesis platform

Nuclera Nucleics Ltd is a Cambridge-based biotech startup transforming the life sciences
through the development of a next generation DNA synthesis platform. Nuclera was founded
by four enterprising scientists determined to improve the slow and expensive process of
obtaining long pieces of biologically relevant DNA. Through our novel, biologically-inspired
technology we aim to furnish the life science community with rapid access to high accuracy,
long DNA products such as plasmids and synthetic genomes made in the UK. This surge in
pipeline efficiency will expand research horizons and help bring life-saving drugs to the
global market faster.
A Technology Strategy Board Smart Award will advance our initial research and development
programme. This will accelerate Nuclera’s commercialisation strategy towards swiftly
meeting the growing market need for long strands of DNA. With our innovative synthesis
platform and rapid development trajectory, we aim to establish Nuclera as the premium UKbased
provider of long DNA strands worldwide.